Probing Cooperativity across Discrete Actinide Clusters

The behaviour of radioactive actinide materials in nuclear waste is still poorly understood whilst insights into the molecular behaviour of f-elements is rapidly improving due to developments in analytical techniques to probe molecular species. However, how this behaviour translates into larger structures and how the behaviour of adjacent metal centres affects those surrounding is poorly understood. This project will synthesise discrete actinide clusters to probe how metal ion behaviour changes upon perturbation of ions in nearby sites. This work is expected to give significant insight into the hazards associated with actinide hydride materials which are known to be pyrophoric under certain circumstances and unreactive in others suggesting cooperative reactivity with potential metal oxide layers on the material. Actinide hydrides pose a significant hazard in the nuclear industry and increased understanding of their pyrophoric behaviour has the potential to dramatically reduce costs in remediation and storage of waste uranium in particular.